Quantum Augmented Reality Displays (QARD)

Augmented Reality (AR) is poised to lead the next consumer electronics revolution, replacing smartphone and desktop screens with a wearable pair of glasses that can display text, directions, movies, games, live health tracking, local information, and advertising directly into the user's field of view as an enhanced image overlay to the surrounding world. AR is expected to become the front-end user interface of personal wearable AI. Development of the underpinning display technologies required to enable AR is a $billion race driven by tech giants and a user base primed to immerse themselves in an augmented world inspired by science fiction. Despite these efforts, no commercial display technology currently exists that can deliver the augmented visual experience that customers actually want: transparent glasses, bright images, low power consumption for all-day use, no light-leakage (privacy/security), and the ability to render 3D information without a nausea-inducing headache.

Smith Optical seek Growth Catalyst funding to support the development of transparent, daylight bright, optical AR modules that look and feel like a transparent spectacle lens. This award will allow our new company to develop the technology from the laboratory and into a format that can be easily demonstrated to potential users. These modules will combine light source, modulation and a nonlinear optical material formed as a glasses-style lens into a simple single-eye display demo that makes it easy to see how this could be scaled for defence, enterprise, and ultimately mass-consumer applications.